Feasibility study for the validation of aptamer assays for next generation chronic condition management in women

POM Health is on a mission to revolutionise women's health by tackling the persistent challenges of managing chronic conditions and hormonal health. Today, women often face a frustrating healthcare journey marked by invasive diagnostics, fragmented information, and delayed treatments. This project aims to change that narrative.

Imagine a future where women have a continuous, reliable insight into their health. With POM Health this isn't a distant hypothetical future, but an imminent reality. POM Health's innovative solution combines cutting-edge biosensor technology with a seamless health monitoring system. This breakthrough will provide real-time tracking and analysis of key health indicators, transforming the way women manage their health. Our approach centralises critical health data, making it easily accessible and shareable with healthcare providers. Women will be able to bring all relevant information to their doctors, ensuring more informed, coordinated, and effective care.

By providing continuous, accurate health data, we empower women to take control of their health journey, offering them the detailed information they need to make informed decisions. At the same time, healthcare providers will be equipped with comprehensive data to deliver personalised, effective care. By improving the patient experience and enhancing clinical outcomes, POM Health is set to redefine the standard for managing chronic conditions and hormonal health, bringing hope, clarity, and peace of mind---truly living up to the name POM Health.